ENACT - Efficient non-linear Aeroelasticity Computations under Uncertainty

Novel solutions for future air vehicles are likely to involve complex interactions between structures and aerodynamics. Such interactions can be highly non-linear and sensitive to system and model parameters, which require the development of methods capable of quantifying the effects and implications of uncertainty (structural and aerodynamic) on transonic aeroelasticity. This project will address the technical and scientific challenges preventing the practical simulation of transonic non-linear aeroelastic instabilities under uncertainty by implementing an analysis framework based on novel, highly efficient computational techniques. The project aims to create a step change in high-fidelity aeroelastic analysis by making uncertainty quantification (UQ) an integral part of a CFD Harmonic Balance framework, which will enable the assessment of aleatory and epistemic uncertainty through the development of suitable UQ techniques for unsteady CFD and non-linear aeroelastic instabilities.

Potential impact
The direct beneficiary from the technologies developed in this work is the aerospace industry, specifically fixed-wing aircraft manufacturers. The methods developed also have the potential to impact rotor-craft, gas and wind-turbine engineering practices.

This research will advance the state-of-the-art in aeroelastic and FSI scientific knowledge and computational methods. Besides contributing to the advancement of multi-disciplinary simulation technology, this work also has the potential to impact certification costs and test campaigns, by aiding the identification of hazards prior to flight or certification tests. Hence, it is expected for this work to contribute to the competitiveness of strategic sectors of the UK's economy by:
- decreasing product development costs
- decreasing testing and certification costs
- decreasing product time-to-market.

The project will also produce highly skilled staff in advanced simulations techniques, skills critical to the development of a creative and knowledge-based economy.

The collaboration with a primary aircraft manufacturer will take this research directly to the core of one of its main beneficiaries. To achieve this, a series of regular meetings with experts from Airbus UK and visits to the ASRC are planned. The development of a test case together with the industrial partner, will ensure the methods developed are relevant and have the potential to be used in an industrial environment. The setting provided by the ASRC will allow the direct collaboration between QUB and Airbus staff.

Further efforts will be made to reach R&D professionals, industrial and academic, by engaging with advance engineering research centres such as the ASRC. The project will use these centres to target a wider industrial community, hence a series of visits to the NIACE centre (Belfast) and one visit to the VEC (Warrington) are also planned.

To provide the rigorous scrutiny by the scientific community, key conferences and specialist journals will be targeted to publish the project's outputs. In addition, a scientific advisory board will be formed to provide guidance and advice as the project develops.

The project will have an informative website, to publicise the project aims and outcomes - such as reports, test cases and software.